A Zero-Carbon Transport for post-COVID needs

Our aim is to produce a folding bicycle as ubiquitous as a mobile phone. Compact, like hand luggage, you can take it anywhere: roll it when folded and ride it outside, shrinking distances by human or electric power.

A bicycle/e-bicycle transformed by innovation and value engineering from a cumbersome, agricultural 'device' for enthusiasts into a desirable, 'must have', affordable product for everyone. THE perfect portable 'human amplifier'.

Our proposal for phase 2 and beyond is for 'A radically new folding bike/e bike to meet huge global post Covid needs and be made in UK' . This follows on from phase 1 where we proved it is feasible to make a frame, in the UK for a fraction of the cost of traditional frames. A product that will exceed expectations and delight users more than any similar products currently in the market. We intend to show this revolutionary new bicycle at COP26\.

Benefits include:

* Larger wheels, and stiff frame - for easy, great riding and appeal.
* Smaller and lighter when folded - for easy transporting and storage.
* A clean smooth design - for appeal as a consumer product.
* Affordable - to enable many to buy and benefit from its advantages.

The sales of bicycles and e-bikes have soared during Covid-19 by offering healthy, personal transport that avoids infectious enclosed spaces. It is clear that bicycles can deliver pollution free urban transport, benefitting environmental sustainability, climate change and congestion. Bicycles have been given space and a renewed prominence in most towns and cities. Folding bikes are also portable, theft-proof, easy to store and can be taken on trains, buses and in cars.

After years innovating products, we aim to bring our experience, best ideas and most importantly _value engineering,_ into this folding/e-bike project. We believe that to be really transformational and offer positive benefits to society, great products _must_ be affordable and accessible to as many people as possible.

Based in the UK, this project will benefit from the huge global demand for bicycles, whilst leveraging the UK's leadership in innovation, value engineering and its automotive industry volume manufacturing capability.

Combining a radical new folding geometry and cost focused UK innovation and manufacturing, we plan to transform the old UK bicycle industry and society as a whole, by giving more people the choice of better zero carbon transport.